Management of thermal performance risks in buildings subject to climate change

This project introduces risk and risk acceptance into the discussion of adapting buildings to climate change. It develops an approach to quantify the risks posed by climate change to maintaining thermal building functions (health, productivity, energy efficiency). The research employs building performance simulation with uncertainty analysis to determine the probabilities and consequences of long term changes. To achieve this, simulation will propagate change scenarios which result from scientific projections. The resulting probabilities and consequences then are investigated in terms of risks and risk acceptance (in both the present and the future) by means of an expert panel with academic and industrial experts in facility management. Finally, the project looks at the prospects of interventions at a building (sub)system level to abate any unacceptable risks.The work is supported by a strong interdisciplinary link with the field of flood risk management.